Museum of the Person

The Museum of the Person (UK) is a searchable repository of digital stories (short, two minute films), still images and audio files that capture the stories of 'ordinary people'. The stories and images hold value for policy makers and researchers who are interested in the cultural, historical or policy-inform value of the voices of those who are not normally heard.